AHRC: Southampton IAA (2022-2025)

The overall aim of the IAA is to maximise the practical application of Southampton's arts and humanities research outputs. There is tremendous potential for the IAA to build on our leading knowledge exchange and enterprise cultures. It would consolidate the fundamental shift in organisational culture that we have achieved as we become a 'triple helix' organisation with interconnected strengths in research, teaching and enterprise. This new IAA offers us new opportunities whilst also building on the existing success of Southampton's IAA programmes. Our approach is inclusive as well as ambitious. We will cover a wide range of social, cultural and economic impacts and ensure a diverse range of colleagues, particularly ECRs, are able to access our resources and training.